Carbon fibre textile composite for automotive applications

A JLR body structure must perform a significant number of functions including all of those
required for crash, NVH & durability attributes. JLR aspiration is that all of these attributes
are assessed using virtual methods e.g. finite element models. The accuracy of these models
depends on 2 main inputs 1. Geometry (a true representation of the design) & 2. Material
models (how the design responds when loaded) - get either wrong & significant risk (timing,
cost etc.) is added into a programme.
Carbon Fibre Composites are a highly anisotropic material where effectively a new material
property is created every time a fibre angle, fibre size or fibre/resin ratio is changed, even
within the same nominal material grade. In order to optimise the usage of these textile
materials, their material properties must be understood.
Rather than adopting a traditional test & measure approach to materials characterisation
(which typically costs thousands of pounds per material, takes weeks to complete, and needs
to be repeated if there is any change to any of the vast number of variables in the format of
the composite material), we propose developing innovative virtual models of the material at
the micro-scale and then using these models to extract the macro-scale material properties
required for vehicle attribute model inputs.